Modelling therapeutic trajectory of noninvasive deep brain stimulation intervention for Alzheimer's disease

Alzheimer's disease is the primary ageing brain disorder without a cure. We are developing a revolutionizing non-invasive deep brain stimulation intervention to mitigate the aberrant neural activity underpinning the disease. This PhD will use neural ordinary differential equations (Neural ODEs) and dynamical manifold learning methods (MARBLE) to develop a machine learning (ML) architecture. The ML architecture will temporally integrate repeated, yet sporadic, measures of the patients' cognitive performances and neuroimaging data, i.e., magnetic resonance imaging (MRI) using dynamic manifold learning and neural ODEs to predict patient's therapeutic trajectories. The architecture will build on recent developments in: (i) Neural ODEs (see ICE-NODE, which models disease progression from patient trajectories via time-stamped electronic healthcare records (Alaa et al., Proc Machine Learn Res, 2022), (ii) learning of dynamics through geometric manifolds in state space (see recent preprint on MARBLE, Gosztolai et al., arXiv:2304.03376, 2023). Challenges are underpinned by the complex and progressive nature of the disease and the large inter-patient differences which are currently poorly phenotyped, and the need for expensive long studies before clinically meaningful benefits are detectable.